'Rain rain go away ... come back another day': Understanding Scotland's changing relationships between climate change and mental health

'Rain rain go away ... come back another day': Understanding Scotland's changing relationships between climate change and mental health